Construction of datasets and evaluation methodologies for evaluating fairness in machine learning

Fairness in machine learning has attracted significant attention during the last few years. Significant research has been devoted to mitigating bias in machine learning by developing new machine learning algorithms or by mitigating bias in training data via data reweighting or over/under-sampling of examples. Recent work has started looking into creating synthetic datasets that can mitigate bias in the original (biased) training data, while trying to preserve the characteristics of the original dataset. However, 1) most previous work focuses on creating synthetic datasets for mode training as opposed to evaluating the quality of machine learning algorithms, and 2) none of this work have any provable guarantees in terms of fairness. Creating unbiased datasets for evaluating quality of machine learning models has its own unique challenges as the datasets used for evaluation tend to be much smaller than datasets used for training and existing approaches cannot guarantee all the different aspects of the user population (gender, race, etc.) are captured in a fair manner with such small datasets. In this PhD project, we propose to explore methods that can be used to construct evaluation datasets representative of the different aspects of the user population and develop evaluation methodologies that can utilise such datasets. As part of this work, we will develop methods based on synthetic data generation and crowdsourcing.